Speaking Webspeak: Maximising Information Extraction From Online Language Use, for Better Interpretation and Responses in Creative Systems

Speaking Webspeak: Maximising Information Extraction From Online Language Use, for Better Interpretation and Responses in Creative Systems